"Bringing You the Truth, the Whole Truth, and Nothing Like the Truth": British Fascism and Film Across the Interwar Period

This research project explores the multifaceted ways in which the British Union of Fascists (BUF) utilised and exploited film and media in interwar Britain. Through close analysis of previously unassessed archival materials - including surviving British fascist films, newspapers, records, and personal papers - the project argues that film and media were integral to the BUF's emergence and growth as a domestic and international political organisation. Simultaneously revealing striking correlations with contemporary populist media practices, analysing British fascists' usage, production, and criticism of film casts a fresh light on fascism's growth, establishment, and ultimate failings across interwar Britain.